Molecular Mechanisms of Lipid Transport and Extraction in Bacterial Membranes

Cell envelope integrity is crucial for bacterial growth and survival, ensuring structural stability and protection against environmental stress. Exploring the lipid transport mechanisms that sustain this integrity could lead to the creation of novel antibiotics targeting cell envelope synthesis and maintenance. In bacteria, membrane proteins facilitate the movement of lipids and lipid-like molecules across membrane leaflets, though the specific molecular mechanisms remain unclear. Similarly, other bacterial proteins extract lipid substrates from the membrane. Gaining deeper insights into these processes will open new pathways for combating bacterial infections.